Using systems approaches to identify, model and ameliorate age-related changes in the miR:mRNA interaction network regulating collagen maintenance.

Using systems approaches to identify, model and ameliorate age-related changes in the miR:mRNA interaction network regulating collagen maintenance.